Boundaries and neurogenesis

This is basic biomedical research that will help our understanding of how vertebrate embryos generate neurons in the brain. It may be relevant to our understanding of the biology of stem cells and in particular what mechanisms control their ability to generate new neurons that could be useful to repair damaged or diseased brains.

Technical abstract
This proposal uses the advantages of the transparency of the zebrafish embryo to analyse in detail the behaviour of neural progenitors in zones of differential neurogenic potential that have previously been defined only by gene expression. This work will help define the regulation of neurogenesis at the single cell level, relate this to the control of symmetric and asymmetric divisions and resolve some difficulties in the interpretation of the studies that use expression data alone.